University of the West of England and HVN Labs Limited KTP 23_24 R4

To build an in-house digital twin capability to allow for the development of drone design to increase stability, efficiency, communication and control and reduce weight. The improved design will be utilised to create immersive drone light shows.